Development of high temperature experimental methods for validation of novel concrete constitutive models for nuclear applications.

The aim of this study is to develop a new technology to remove layers of concrete from existing structures through a controlled temperature-induced explosive spalling. The viability and efficiency of the aforementioned phenomenon will be investigated via the development of an in-depth understanding of the phenomenon, and the creation of a model.
The proposed methodology for this PhD, is a combination of experimental and numerical work. The experimental work will take place in the state-of-the-art facilities of the Heavy Structures laboratory, which offers a range of equipment for the study of the spalling phenomenon.